AEROPROOF: The UK's first aerogel based Thermal Runaway Barrier for Electric Vehicle Batteries

Li-ion batteries for electric vehicles (EV's) are vulnerable to Thermal Runaway (TR): an incident where a cell heats in an uncontrolled manner, breaches a safe operating temperature and triggers a domino effect of overheating in the rest of the module or pack.

The outcome of such incidents can be a fire that leads to damage to the vehicle or even to loss of life. The spread of TR and major incidents can be prevented or mitigated with an effective TR barrier: a thin, lightweight layer of a super-insulating material.

The project partners will develop AEROPROOF: UK's first aerogel-based EV Thermal Runaway Barrier for prevention / minimisation of Thermal events.